Human Interaction with Everyday AI

For AI to be useful, acceptable, and attractive, it is essential to understand user needs

and reason for Machine Learning (ML) models with HCI research. This understanding would lead to using data efficiently, effectively, and transparently to answer user needs with

ML models that are designed to learn from user interactions. Our research aims to empower the end users with interactive control over the AI systems which they use everyday (such

as applications for mental/physical wellbeing, work/leisure/social support), and to communicate how the system works and learns with adaptive explainable interfaces. We plan to conduct user interviews and observations with end users and HCI/AI domain experts to

find insights into building ML models that mirror user interactions. By identifying the implications to design AI as an interactive tool to better people's everyday life and

testing them with research prototypes, we aim to construct guidelines for human-algorithm interactions.